QUARREFOUR - Benchmarking Multi-core Quantum Computing Systems

Quantum Computing (QC) will offer societal benefits through solving intractable problems across multiple scientific domains. The motivation for this project is to tackle the industry's biggest challenge: scaling.

It is increasingly recognised that _useful_ QC can only be delivered by networking together multiple QC nodes into a larger (data-centre-scale), more performant and better Error-Corrected computing service. There is an urgent business need to architect and deliver a solution for effective networking of QCs - photonic networking being the most promising route, relevant to all qubit types.

In this project, we will respond to the challenge of charting a path towards Distributed QC (DistQC) by modelling the performance of a Distributed QC, developing benchmarking protocols, and reviewing and refining the logical process that affect performance.